Development of Eco Recycled Material to Replace PU Foam in the Mattress Industry

Texfelt is a fibre specialist, manufacturing recycled non-woven materials for reuse in a number of sectors. It has recently developed an alternative to polyurethane foam use in carpet underlay that is fully and easily recyclable.

The team will undertake a 3-month rapid R&D project to design a new material that would be applicable for the wider furniture market and have similar economic lifecycle benefits as the carpet underlay product.

The team will work with several subcontractors and utilise its innovation and manufacturing facility in Bradford to take the material through design and development stages to then test it for user requirements and production scale up.